Evaporation-induced Deposition Patterns of Sessile solution and suspension Droplet

An experimental bench will be built on the foundation of DSA100TM (Drop Shape Analyzer) equipment to investigate the deposition patterns of drying sessile droplets of solution and suspension. The infrared camera, optical microscope, heating/cooling bath, thin thermocouple measurement as well as vacuum pump an closed evaporation chamber will assist to visualize the interfacial temperature distribution, tracking the particle or solute movement, control and measure the temperature at the substrate and so does the gas pressure. An closed evaporation chamber is designed to efficiently control the environmental conditions during the droplet evaporation. On this basis, a number of experiments can be conducted to research dependency of the self-assembly phenomenon on base fluids, particles and solutes, substrates as well as the environmental condition.